Graph Transformation and Evolutionary Computation

This research project will explore the potential of Graph Transformation as a novel approach to Evolutionary Computation in two major areas; evolution of imperative code and neuroevolution. In addition, a theory of Evolutionary Graph Programming will be developed, opening up a new sub-field of both Graph Programming and Evolutionary Computation with a wide range of applications. One impact of this project will be the extension of Evolutionary Computation with new and powerful rule-based techniques. Also, this project will provide an unexplored approach to optimization and 'black box' problem solving in graph programming.